Developing an in silico, spectroscopic imaging toolkit for assessing skin penetration

This project aims to apply advanced spectroscopic imaging, stimulated Raman scattering (SRS) microscopy, to in vitro assessment of skin penetration. SRS microscopy provides quantitative images with submicron spatial resolution. For the first time, direct measurement of
penetration pathways and microscopic distribution of the chemical in the skin will be obtained, which we will use to
improve existing in silico models. The integrated modelling-imaging toolkit will significantly improve the in vitro in vivo
extrapolation capability, delivering a more systematic approach for skin penetration assessment. Importantly, the toolkit
will help better design and reduce in vivo animal experiments that cannot be completely replaced at present